Digital Social Research Tools, Tension Indicators and Safer Communities: a demonstration of the Cardiff Digital Research Platform (CDRP)

This demonstrator project will develop software tools for harvesting data from social media sites (such as facebook) focusing, in particular, on how such data can be automatically aggregated and stored for subsequent analysis. The demonstrator will make use of an existing API to ensure an early prototype is available to start the pilot study (in tension indicators/community cohesion indicators), followed by further refinement of the prototype alongside the Cardiff Digital Research Platform (CDRP -- described in appendix 1, figure 1 in the case for support). The tools implemented within the demonstrator are therefore part of the larger CDRP, intending to provide a software infrastructure for supporting data collection and analysis (covering both data analytics and visualisation) from real time on-line sources, along with traditional Web-based sources and expert curated data collections (provided and managed by government agencies). The tools will be validated in a "community cohesion" pilot study by focusing on particular social media sources.

The tools being developed in the project are general in scope and can be utilised in other areas within social sciences and can be adapted to address other research questions. The project is also intended to demonstrate how social media data can be combined with data from official sources (such as the Office of National Statistics) to support social sciences research. The outcome of the pilot study is intended to highlight the benefits and limitations of using social media data and in particular how such an approach can translate to other areas of social sciences research where social media data (often of limited quality and "messy") can augment expert curated data (obtained through "traditional" questionnaire and field-based activities). The deliverables from the project will include software tools for harvesting data from social network sites and an online guide outlining the use of such tools within a pilot study, highlighting particular lessons learned from this process which could translate to other areas within social sciences and beyond (such as methodological, technical, ethical and privacy issues). In particular, the project will demonstrate how the CDRP enables the analysis of information fed through social media in 'real-time' (and, therefore, the rapid and multiple testing of propositions about the frequency, distribution and content of social media communications) whilst also archiving this data in ways that can be stored by the ESRC and subject to secondary data analysis by subsequent users (see also, the 'data management plan' for the project). This demonstrator also provides the basis for undertaking further study on issues of: (i) data quality arising from the use of social media data and (ii) privacy and user engagement in supporting social media data analytics and trending.

Potential impact
Who will benefit?

This work is intended to be of benefit to the social sciences community in the first instance, intending to combine social media data with survey data that may have been collected by the research team (using survey and questionnaire based terrestrial data collection). The demonstrator focusing on the analysis of community cohesion indicators will provide a case study that can help validate the effectiveness of aggregating social media data and provide a basis for assessing data quality and volume in supporting social sciences research questions. This work will also be of interest to computer scientists interested in developing analysis and visualisation algorithms that can be applied to data harvested from social media sites.

Researchers in strategic marketing and consumer behaviour analysis will benefit by using the tools to assess the impact of a product launch on a particular user community. Similarly, researchers in journalism and media will benefit by better understanding emerging trends in user-generated social content, similar in scope to Twitter and Google trends (via on-line portals such as "Trendsmap").

How will they benefit?

The tools developed in this project will enable social media data to be considered alongside data obtained from curated sources. The data harvesting tools produced as part of the demonstrator can be used to populate data sources on which a variety of text mining and analysis algorithms can be used. This data may also be visualised using currently available tools such as netvizz and gephi.

To achieve this, the project will entail:

- Development of a project web site, providing the data harvesting and analysis tools produced from this demonstrator.

- A workshop, organised at Cardiff University, to demonstrate how the tools can be used alongside social networking sites for data capture, storage and analysis.

- An online guide on harvesting, analysing and representing social media data for researchers across disciplines and non-academic users. This guide will highlight the methodological and ethical concerns with using such data in various contexts.

- Publications produced for both the social sciences (focusing on how the tool can be used to support social sciences research) and computer science research (focusing on data analysis and visualisation of the data) communities.